Learning Quantum Processes

In this project, we investigate the problem of learning quantum states, transformations, and measurements. We will focus on the characterisation of the resources needed for these tasks compared to their equivalent classical ones. We try to identify and quantify the quantum-classical gap, hence showing quantum advantage in learning tasks.